Kingston University Higher Education Corporation and Galliford Try Construction Limited KTP 23_24 R2

To design and develop a quality system integrating artificial intelligence Artificial Intelligence and Machine Learning to support decision making to improve construction quality, thereby avoiding the significant cost of rework that is a feature of the sector.